Investigating the Effectiveness of Worker-Driven Alternatives to Corporate Social Responsibility with Reference to Worker Subjectivity

Investigating the Effectiveness of Worker-Driven Alternatives to Corporate Social Responsibility with Reference to Worker Subjectivity